Multi-camera Multi-object Cross Tracking in Urban Environment.

Aim: This project aims to develop a machine learning based framework for multi-camera multi-object tracking (MCMOT) of vehicles and people in urban environment.

Background: Vision based object tracking has constantly attracted considerable research attention due to its significant commercial potential despite its technical challenges. Tracking is to analyse video sequences from single or multi- camera systems, while aiming to determine the location of targets over a series of frames. It plays an essential role in computer vision due to its capacity in several real-world applications, such as video surveillance, autonomous driving, human computer interaction, anomaly action detection, crowd behaviour analysis, traffic scene understanding, etc. However, the presence of various photometric and geometric constraints has made visual tracking a challenging computer vision task. Nevertheless, with the availability of low-cost high-quality, high-frame-rate security cameras and ever-increasing computing power, the deployment of multi-camera surveillance systems for various applications has grown significantly. While MCMOT system offers various advantages, it presents more technical challenges than single camera tracking, e.g. synchronisation of multi cameras, handling occlusion, object appearance changes etc. These challenges demand advanced computer vision techniques and sophisticated algorithms to ensure accurate and reliable object tracking across multiple cameras. Therefore, this project aims to improve the performance of current algorithms and proposes a machine learning based framework for multi-camera multi-object tracking.

To achieve the aim above, Objectives are listed as below:
O1: Single view object detection: implement current algorithm to accurately identify and categorize multiple objects within individual camera views, encompassing both stationary and dynamic objects.
O2: Intra-camera object tracking (single camera multi object tracking): Implement techniques for consistent and real-time tracking of multiple objects within a single camera's field of view, accounting for occlusions, abrupt motions, varying light conditions and different resolutions.
O3: Inter-camera object tracking (multi camera multi object tracking): Design a system to maintain object identity and tracking continuity across different camera fields of view, integrating spatial and temporal data to ensure seamless transition between cameras.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.